Commodity Market Transparency Through Data Exploration

This project will explore a range of datasets to create new insight and value. The collaborative research and development team will produce a new high value product for the food manufacturing and financial services industry. This new product is needed by these industries to enable lower risk decision making and to help secure lower futures prices when trading soft commodities.
The project will explore datasets from wheat futures, the high volume of wheat market news reports and real-world satellite data. From this the product will be developed, enabling users to trade with greater market transparency, enabling surety of raw material cost for food manufacture and higher returns for traders.
The product is needed now to help address food security and to help commodity traders meet new legislation. It is further driven by the growth in higher risk, ‘opaque’ alternative asset classes, such as investments in agricultural projects in frontier and emerging markets. It is enabled by the increase and forecast growth in suitable satellite data.